Advanced Infrastructure Modelling System (AIMS)

It is difficult and expensive to detect potential defects within off-shore wind turbines. Failures, when they occur are catastrophic and expensive. Support vessels can cost £250K per day and other losses can extend costs of failure into £millions. The AIMS project will demonstrate the feasibility of a system of static and mobile sensors, to detect and mitigate the occurrence of faults within the structure and machinery of the wind turbine before a catastrophic failure occurs. Our proposal is first use of static sensors on a wind turbine to detect small deflections and vibrations to the structure to localise a potential failure. Our solution allows for these sensors to report this to nodes connected to client operations as well as launching a UAV to perform a visual check, safely and securely in a hostile environment. This project seeks to develop the backbone of a system which can initially mitigate the issue of failure on a wind turbine, however we foresee that the system may have other cross functional application in the energy, transport and construction industries which we will detail in a road map report at the end of the project.